Increased yields through improved animal hygiene and well-being

dnEnviro Technologies have been working on a water treatment process that produces an effective and environmentally friendly disinfectant (Anolyte and Catholyte) that is safe to use and has a very positive impact on animal health and well being. We believe that systematic improvements in animal hygiene and welfare processes will have a positive impact and will show in both the yield and quality of output for both farmer and consumer, and should reduce costs.Other environmental benefits include the reduction of the cocktail of chemicals that are used in farming, to the potential reduction in inflammation in cattle and reduced requirements for anti-biotics.